Bacteriophage control of listeria in chilled RTE salmon products

Listeria is the principal pathogen of concern in chilled RTE salmon products, such as smoked salmon. Lack of controls for listeria limits the product shelf-life due to safety concerns. Bacteriophages, such as Listex P100, are potentially an effective treatment for listeria. Bacteriophages are widespread in the environment and are naturally occurring viruses that attack specific bacteria. This project will carry out trials to establish the impact of Listex P100 treatment of both equipment and product throughout the salmon production and supply chain from harvest to retail. Success would substantially increase the availability of nutritious RTE salmon products, reduce food and energy wastage, and provide commercial benefits to fish producers, processors, retailers and consumers. Industrial partners are Young’s Seafood (leader) and Marine Harvest, the leading UK processor and grower of salmon respectively, with research support from the Grimsby Institute (FRPERC). Listex P100 and support will be provided by its manufacturer (Micreos Food Safety).